Embedded Integrated Intelligent Systems for Manufacturing

This proposal seeks to provide a platform for strategic research and impact activities within the embedded integrated intelligent systems (EIIS) domain. This research area covers all aspects of designing and developing products and processes that can demonstrate adaptation and learning (i.e. in terms of self - organising, adapting, configuring, optimising, protecting and healing), at the system or service level based upon intelligent sensing and actuation at the granularity of the individual components. The multidisciplinary nature of the domain is challenging since successful deployment and adoption within the harsh industrial environment requires advancements in several areas (e.g. (1) materials, antennae design, embedded power sources, energy harvesting, real-time software architectures, embedded processing and robust wireless communications protocols at the device level and (2) optimisation, visualisation, analytics, machine learning and digital manufacturing at the systems science and services level).

The EIIS group at Loughborough University was founded in 2007 and currently comprises 35 staff (academics (A), post doctoral research associates (PDRA) and postgraduate research students (PhD)). This proposal will enable the team to develop the EIIS strategic research agenda in line with industrial collaborators' (e.g. automotive, electronics, aerospace, sport, healthcare and end of life processing), EPSRC and Government strategies via "ideas factory" colloquia, short-term feasibility studies into "hot topics" and multi-disciplinary responsive-mode submissions to funding bodies (e.g. EPSRC, innovateUK, EU, APC/BIS, Wellcome).

The funding will also support the development of a pipeline of expertise in EIIS for UK industry and academia. Undergraduates will be supported via internships in industry or academia to expose the next generation of talent to the EIIS opportunities and challenges and also provide research resource for junior members of the EIIS group. Current EIIS members will also be funded to attend technical, business and innovation courses provided by academia and / or industry and encouraged to take long term (i.e. 3 month) sabbaticals within industry and alternative world leading academic or technology transfer institutions to enable the group to identify best global practices and determine relevant benchmarks for success of the research.

Potential impact
UK Plc, in particular the automotive, aerospace, electronics, energy and ICT sectors (i.e. current collaborator domains) will benefit from reductions in cost & time and improvements in quality afforded by the deployment of products and processes comprising embedded intelligent components and services. Healthcare providers will benefit from the transfer of relevant performance monitoring components & services to chronic (e.g. renal, cardiovascular, diabetes) and rehabilitation from injury domains. Transport authorities and local government will also benefit from the deployment of next generation personalised transport components and services that are integrated with in-vehicle and Digital Cities information systems. (Note: the deployment of next generation electric bicycles is the focus of current EIIS embedded intelligence research sponsored by Ford).
The Engagement with Catapults (e.g. Digital, High Value Manufacturing, Energy Systems), High Speed Sustainable Manufacturing Institute (HSSMI) (the Chief Technology Officer Dr. Axel Bindel was a member of EIIS from 2008-2012) and the Manufacturing Technology Centre (MTC) (the Informatics leader Dr. Lina Huertas as a member of EIIS from 2007-2011) will ensure that outcomes of EIIS research can be integrated with and evaluated at higher TRL/MRL levels projects / demonstrators. Prof. West (as a member of the Strategy Board) and Dr. Mason are responsible for LU engagement with the Advanced Propulsion Centre funded Digital Engineering and Test Centre located within Loughborough University in London which will ensure that EIIS strategy is aligned with opportunities within next generation propulsion systems design and manufacture and development is autonomous vehicles. Note: DE&Tc Board comprises Directors of Ford, Maclaren, Cosworth, Ford New Holland, Ricardo, AVL, Autodesk and the gaming industries.
The general public will benefit from more cost efficient, reliable products and the improved health benefits (via improved services from healthcare providers and the adoption of healthier lifestyles promoted by, for example, electric bicycles at the home, hospital or rented within city centres) that exploitation of intelligent performance monitoring components and services can provide. Deployment of intelligent embedded components within energy / materials usage applications with the manufacturing supply chain and throughout product / process lifecycles will result in optimised resource utilisation and subsequent reductions in greenhouse gas emissions improved end of life services and processes. Loughborough University enterprise will benefit from increased consultancy, marketing and exploitation of the components and services via commercial activities.
Dissemination of the results via networking (LU, LUiL, HSSMI and the MTC) at and outreach events (including popular science conferences, fairs, National Science Week) open to industry, academia and the public and the development of interactive website linked to various social media will ensure awareness is maximised. This will be supported via international, national and local TV and radio via the University's public relations office. All EIIS Group members will be involved in impact activities with collaborative partners in industry, catapults and academia. Dissemination will be via national and international academic and trade conferences, journals, REF case studies and standards organisations (e.g. ISO, IEEE, ASME, PAS, ADHESA). Targeted journals include IJPR, IJCIM, I.Mech. E. Part B and Part O, ISR, RESS, IEEE Trans and IEEE sponsored ECTC, ESTC, IEMTS, EPTC, ECIS, ESREL and EMAP conferences. Newsletters and brochures will be published and distributed to attendees and visitors. An IP register will log all IP, patents, registered designs and processes and licensed / exploited via current (e.g. EIIS, SmartWeights, Trakk-IT) or additional spin out companies as appropriate.